Dualities in field theory from string theory

The project concerns non-supersymmetric dualities in string theory, in various dimensions. In particular, Seiberg duality, S-duality and mirror symmetry. The first task is to establish Seiberg duality in 3d. We will proceed with mirror symmetry and S-duality in the second and third years.